University of the West of England Bristol And Haley Securities Limited

To integrate Radome design, through researching, developing, testing and implementing a tested composite structure for Radomes - the spheres surrounding communication and satellite radar equipment.